ASRND: Autonomous Scout Rover for Nuclear Decommissioning

This project will develop an autonomous scout rover system, for scanning and mapping of a nuclear environment as a part of decommissioning effort. The scout rover is an intelligent autonomous machine capable of conducting operations without human interaction, with the long term goal of making decommissioning of nuclear sites safer and quicker. The innovative robotic system will map otherwise inaccessible, cluttered nuclear environments providing vital information for subsequent safety-critical operations. It's autonomy will allow it to perform frequent, repeat inspections of a hazardous environment inaccessible to a human operator allowing hazardous areas to be routinely monitored - reducing the risk caused by nuclear plants awaiting decommissioning. This project combines OC Robotics' demonstrated experience in accessing and operating in confined and hazardous environments with Airbus Defence and Space's cutting-edge expertise in autonomous navigation, originally developed for the European Space Agency's ExoMars 2020 Rover Mission.